Flat panel X-ray source for Highly Portable 3D Planar X-ray Solution

The business opportunity presented by MAX is to introduce a radical technology to create a shift from vacuum tubes to crystal based sources that can be manufactured using existing semiconductor foundry processes. The MAX source enables a flat panel X-ray source that does not require an external high voltage supply, high voltage electronics or a vacuum tube. As a result the most costly, bulky, expensive and fragile components of an X-ray source are eliminated. The result will be as transformational in clinical, security and industrial applications as the introduction of flat panel LCD and Plasma screens have been in Visual Display Units. This project will deliver a full scale (40cm x 40cm) solid state source manufactured in a semiconductor development environment and tested on a phantom. This device will then be ready to transfer to a manufacturing environment, CE tested and released for commercial production.